EPSRC Network+ proposal: Human-Like Computing

Human-Like Computing (HLC) research aims to endow machines with human-like perceptual, reasoning
and learning abilities which support collaboration and communication with human beings. Such abilities
should support computers in interpreting the aims and intentions of humans based on learning and accu-
mulated background knowledge. The Network fits within the EPSRC national priority areas of a) New and Emerging areas, b) People at the Heart of ICT, c) Cross-Disciplinarity and Co-Creation and d) Safe and Secure ICT.

Potential impact
The main stakeholders in our project are: other researchers within both Artificial Intelligence and Cognitive
Science. These stake-holders are drawn from academia, industry and governmental and non-governmental
organisations. We predict that the main impacts will be on the development of a cohesive community of
scientific researchers in the area of Human-Like Computing (HLC). This community will be built around the
development of new theory, implementations and applications of HLC. Such systems will, in the longer term
impact the role of computation within tasks involving close and open-ended interactions between humans
and machines. In particular, a more symmetric interaction between human and machines has the potential
for a closer, more symbiotic relationship between humans and machines in knowledge intensive tasks.

We will communicate directly with our fellow researchers and developers in both academia and industry.
Impact on end users will be indirect: via our contacts in industry, especially with the BBC, Microsoft, Intel
and Syngenta. These companies already have good contact with end users, understanding of their needs
and experience in delivering solutions that meet these needs. It would be an ineffective and inefficient use
of our resources to try to duplicate these contacts, understanding and experience.